Out-of-equilibrium dynamics of surfactants

In this project, we aim to investigate the impact of surfactants out of equilibrium on the dynamics of a fluid jet. The project involves (i) underpinning science, in deriving new theories for interfaces out of thermodynamic equilibrium; (ii) mathematical modelling and analysis, in applying the new theories to classical fluid dynamics problems. The project outcomes will be widely applicable in the fields of surface science and continuum mechanics.

We will establish novel self-consistent models for surfactant out of equilibrium at a free surface starting from thermodynamic principles. We will apply the general theory to model fluid dynamics problems including a liquid jet, where the rapid formation of new interface gives rise to non-equilibrium effects. We will analyse the model via asymptotic and numerical techniques, exploring the physically relevant limits that arise from the system parameters, as well as any other useful limits that may be of interest.

There are currently no companies or collaborators involved with the project, but there is the possibility in future of collaborating with experimental colleagues to validate any theoretical predictions.

This project falls within the following EPSRC research areas:Fluid Dynamics and Aerodynamics, Continuum mechanics, Surface science